EduMakers: transforming adult and community learning through technology

EduMakers aims to disrupt the adult and community learning (ACL) sector by radically increasing the adoption of digital technologies within teaching and learning. Led by Tinder Foundation, this project will test the feasibility of and co-design an open collaborative content-creation, sharing and learning platform. It will be defined by enabling tutors, volunteers and learners in the ACL sector to create, share, remix, organise and manage interactive online learning content, linked to a learner management system.

The project aims to work with the ACL sector to test the following:
i) feasibility of the concept, through research with leaders and managers
ii) desirability and usability, through user needs analysis
iii) technical feasibility, through design and user testing
iv) commercial viability, through market analysis and business modelling.

Longer-term, the hypothesis is that EduMakers will lead to more relevant, collaborative and personalised learning, improving the impact of teaching and learning within ACL.